Hilux FC

The project consists of a consortium to develop, integrate, prototype and bring to manufacturing readiness a hydrogen-based powertrain for a Hilux pick truck in order to achieve zero emissions propulsion.

It will adopt innovative solutions and require the adoption of new skills and manufacturing processes in order to adapt and integrate these elements into a completely different vehicle platform. The need being that with increasing pressures on environmental emissions regulations in the transport sector there is an urgent need to be able to offer a vehicle in this segment responding to key business and private user requirements.